Trackwise Cyber Security

Trackwise business is global, and so is our competition. Trackwise wish to access expertise to ensure that the company's cyber security is as good as it can be, thereby protecting the company and its IP.